Falls Prevent

This ground-breaking Falls Prevent application aims to reduce the numbers of falls and fractures by the elderly, worldwide, thereby extending the lives of hundreds of millions of those suffering from osteoporosis who have a tendency to fall, for whatever reason -- and there are over 400 such reasons! The project will radically improve the quality of lives of those in the category, of whom at least 50% have a distinct, and often well-justified, fear of falling. The cost savings are measured in £billions and there are no possible side effects, nor regulatory barriers. This project includes a trial in a company that manages 26 large care homes in the South of England, with half-a-dozen users of the Falls Prevent product in each. It will then be marketed to the wider community of fallers with osteoporosis, living in their own homes, as well as to other care home groups and Local Authorities and ICSs.

There are over 500,000 falls serious enough to warrant admission at A&E every year in the UK alone, resulting in almost 100,000 hip fractures, as well as limb and vertebrae fractures. The costs in the UK for falls and fractures have been calculated at over £4.5bn. a year, representing an enormous burden on the NHS, and with an ageing population, the numbers are increasing year-on-year. The costs in the US are over $50bn. a year. Many other approaches have been tried for reducing the numbers of falls, but all have failed.

There is no falls database anywhere in the world because it has not hitherto been possible to record all falls accurately and most falls go unrecorded for a variety of reasons, so there was no point in filling such a database with spurious data. AI will be the key to mining the vast quantities of data involved, for predictors.

All the devices have been tried and tested in many countries over a number of years and have proved to be completely acceptable to users of whatever age. They are very simple to install and use and unnoticeable when being worn by the elderly 24/7, including in the bath, shower and in bed. No other similar device exists and the idea has been patented by the company in the UK, USA and in Europe. Distributors for the system have been signed up worldwide and it will be available on Amazon, as are most of its elements already.